Nonlinear Photonics in Novel Microstructures

This project is devoted to thoroughly explore different nonlinear optical interactions in new microstructures such as dispersion-oscillating fibres, and width-modulated silicon nanowires. The project objectives are to harness nonlinear processes such as photoionisation and Rogue-soliton generation in these kinds of waveguides to tailor and manipulate the emission of waves in the deep-ultraviolet and mid-infrared regimes. The aim is to offer new platforms that can be developed into novel practical devices in the near future.